Capturing the spatiotemporal diversity of cellular and molecular mechanisms in ALS

ALS is an untreatable and rapidly progressive degeneration of our motor nerves (that allow walking and breathing). In order to develop treatments we must first understand precisely what is going wrong and where. To capture this information, we use skin cells from patients and 'trick' them into becoming stem cells, which are then transformed into motor nerves. We discovered new problems occurring within messages that normally make the building blocks (protein), and also with misplacement and malfunction of these proteins (perhaps due to the 'corrupted' messages). Although it seems logical that the main problem in ALS lies within motor nerves, we and others have now found that actually, the 'supporting' cells called astrocytes are co-conspirators in ALS. Another major aspect of our proposed work is understanding how ageing makes these cells vulnerable to ALS. These studies will help to identify key processes that can then guide new therapy development.

Technical abstract
Amyotrophic lateral sclerosis (ALS) is a rapidly progressive selective degeneration of motor neurons (MNs). We desperately need to understand disease mechanisms to guide effective therapy. The hallmark of ALS (>97% of cases) is a nuclear-to-cytoplasmic mislocalization of an RNA binding protein (TDP43). This implicates two possible disease mechanisms: i) cytoplasmic gain-of-function or ii) nuclear loss of TDP43 function. By developing robust directed differentiation paradigms from hiPSCs, we have identified: i) TDP43 nuclear displacement is a primary event in MNs; ii) aberrant intron retention (IR) is the earliest detectable event in MNs; iii) ALS astrocytes (ACs) lose neuroprotective capacity through impaired EphB1-EphrinB1 JAK-STAT signalling and iv) ageing affects ACs > neurons, shifting their regional identity away from areas of primary neurodegeneration. I now propose to: 1) examine regulation and consequences of aberrant IR in MNs; 2) investigate neuronal-subtype vulnerability by comparing MNs to relatively unaffected dorsal spinal interneurons; 3) elucidate how AC regional identity and reactive status influence their established role in ALS and 4) determine how cellular ageing of MNs and ACs contributes to manifestation of ALS. Triangulating molecular mechanisms, cell-type specific contributions and the impact of cellular ageing will allow us to 'zero' in on salient disease mechanisms.

Potential impact
The proposed work will lead to results valuable to academics, commercial & private sector businesses, clinicians, ALS patients, the public sector & project staff. Academic beneficiaries were discussed in the previous section.

ALS patients: My partnership to the UK MND association allows this work to be presented to patients on an annual basis, allowing them to see how academic research is progressing. As Clinical Academic Co-Director of the MND service at Queen Square, I can also discuss the research with patients (who often ask this question).

Public sector: Through our lab's clear commitment to public engagement, we will increase public awareness of ALS.

Staff: New staff recruited will be trained in the application of RNAseq; a powerful yet non-trivial technology that has many applications in both academia, healthcare and the pharmaceutical sector. Staff will be able to transfer their experience into (and cross-fertilise) diverse career destinations following project completion (including different laboratories, teaching positions and industry).

Commercial & private sector businesses: Cell-type specific molecular understanding of pathomechanisms of ALS will provide important new insights and possibly new targets for the commercial sector developing ALS treatments. I have established collaborations with Takeda pharmaceuticals, Cerevance Ltd and Ono Pharmaceuticals. I also leas a lab at the Crick Institute where GlaxoSmithKline have a physical presence aimed at strengthening partnerships between academia and the pharmaceutical industry. Both avenues will present opportunities to discuss findings with individuals who have the 'nous' in both drug development & medicinal chemistry. This would accelerate any potential for the clinical translation of this proposed work.

Clinicians: Publication of our findings will increase knowledge of the timeline of ALS transcriptional events, & is expected to be of interest/use to clinical colleagues. Understanding which pathways are perturbed earlier in the disease may uncover new cellular and/or molecular targets for further exploration.